cybersecurity voucher bilaluk

"Cybersecurity advice for my aotumobile trading business, most of which is online, from trading activities through to storage of records, customer and supplier details and financial records.
I use desktop computers connected to the internet through a router and mobile devices which are directly connected and a server where I am developing a program to automate my work."